The metabolic determinants of cancerous transformation

Mutations in enzymes including the Tricarboxylic acid (TCA) cycle enzymes Succinate Dehydrogenase (SDH), Fumarate Hydratase (FH), and Isocitrate Dehydrogenase (IDH) have been shown to cause hereditary and sporadic forms of cancer. These recent discoveries provide evidence of an unanticipated cancer-causing role of mutated metabolic enzymes. Yet, the contribution of dysregulated metabolism and the mechanisms underpinning its link to carcinogenesis remain poorly understood.
FH mutations cause Hereditary Leiomyomatosis and Renal Cell Cancer (HLRCC), a cancer predisposition syndrome characterised by benign tumours of smooth muscle in the skin and uterus, plus an aggressive and highly metastatic form of renal cancer. HLRCC patients inherit a mutant copy of FH and cancer formation is caused by the loss of the wild type allele (loss of heterozygosity, LOH). A significant question in cancer biology is why the loss of the metabolic enzyme FH should predispose to cancer in specific tissues, with distinct severity and progression.

Our laboratory seeks to understand the contribution of dysregulated metabolism to tissue-specific carcinogenesis using HLRCC as a unique model system. Indeed, while rare, HLRCC provides a tractable paradigm where it is clear that a metabolic event initiates cancer. Furthermore, HLRCC individuals represent an unmet need in terms of cancer prevention and management.
Our work has multiple implications. (1) it will provide a mechanistic understanding of the role of metabolism and small molecule metabolites in the early phases of cancer transformation and how metabolism contributes to tissue-specific tumorigenesis. (2) it will generate experimental and computation tools to identify metabolic vulnerabilities in cancer cells that we can use as pharmacological targets for cancer therapy. (3) it will apply metabolomics and multi-omics analyses, to mouse and human models to identify metabolic markers of disease initiation for clinical application in early detection and for patient stratification.

Technical abstract
This research programme will develop into three directions:
(1) Tissue-specific determinants of FH loss. Based on our recent findings, we hypothesise that HLRCC occurs via a two-step process. Initially, the LOH of the wt allele in carriers of an FH mutation leads to FH deficiency. However, most of these cells die and only cells in tissues with the appropriate metabolic setup survive. In the second step, FH loss in permissive tissues leads to phenotypic changes that lead to cancer. In this first part of the programme, we will investigate the metabolic response to FH loss in multiple tissues, capitalising on cellular and murine models and validate the findings in human tumours.
(2) Mechanisms of transformation in FH-deficient cells. In this second part of the programme, we will perform a comprehensive molecular investigation of the early tissue-specific consequences of FH loss, and how fumarate drives transformation in these cells. In particular, we will focus on the newly discovered role of fumarate as an epigenetic modifier, and a driver of inflammation.
(3) Metabolic reprogramming of cancer in vivo. In this part of the programme we will expand our experimental approaches to renal cancer, capitalising on the collaboration with Grant Stewart and Ferdia Gallagher, two clinical academics at the University of Cambridge. We aim to investigate the role of dysregulated metabolism in renal cancer using cellular models and patient samples, focusing on the identification of metabolic features of the disease that we can use as markers for patient stratification and as targets for